AI-Human Collaboration: Zero-shot coordination of independently trained agents

AI agents increasingly have to collaborate and coordinate with other AI agents and humans. This could be in the context of autonomous vehicles, in the Internet of Things, or in disaster response settings where teams of humans, robots and software agents need to collaborate. Here, agents will not have perfect models of the behaviour of others and will have limited or no opportunity to learn and adapt